Determinants of health in rural Nepal: Utilising PHASE Nepal data to investigate social inequalities in health and healthcare amongst under-5s

This project aims to increase academic understanding, and develop appropriate options for responding to, inequalities in health and healthcare amongst under-5 children in remote rural areas of Nepal. These continuing inequalities represent a significant challenge for Nepal's efforts to promote social and economic development and meet the SDG targets. Whilst it is widely known that a variety of social and geographic factors contribute to determining health outcomes (including gender, caste/ethnicity and region), the currently available data lacks the degree of granularity to enable a robust exploration of the relationships between these various forms of inequality and i) health status; ii) utilisation of health services; and iii) quality/appropriateness of treatment received.

Whilst the existing data published by the Government of Nepal is available only in an aggregated format, PHASE Nepal - a high-profile and highly-respected NGO that supports government health facilities in some of the most remote areas of the country - has circa 50,000 records of health facility visits by under-5s that have not previously been analysed as they currently exist only in paper format. The project proposed here will allow, for the first time, for the digitisation and rigorous analysis of this individual patient-level data to further understand inequalities and to address a series of Research Questions related to the country's social and geographic inequalities:

RQ1: How do geography, age, gender, ethnicity and caste affect the nutrition status of under-5 children presenting in remote health facilities of Nepal?
RQ2: Is diagnosis and treatment for malnutrition affected by geography, and child's age, gender, ethnicity and caste?
RQ3: How do geography, and child's age, gender, ethnicity and caste affect health-seeking behaviours and utilisation of health services?
RQ4: How do geography, and child's age, gender, ethnicity and caste affect the treatment that under-5s receive at health centres?

The project builds upon a strong existing relationship between the University of Sheffield and PHASE Nepal. A previous collaboration, funded by IAA funds, allowed for the delivery of research methods training for PHASE Nepal staff and a preliminary analysis of PHASE's data assets and data management strategies. The project proposed here - which brings together social scientists and public health experts to understand health inequalities in their social context, and to develop policy and practice recommendations - was co-designed by PHASE Nepal staff members Dr. Pohl and Dr. Baidya and the Sheffield-based members of the team, ensuring that the research will be valuable to and actionable by PHASE Nepal themselves, as well as being of value to other health system stakeholders (not least Nepal's Ministry of Health and Population) and to a wider community of academic researchers.

Potential impact
Better understanding how inequalities affect health status, health service utilisation and treatment provided, and the extent to which current health worker practices either mitigate or reinforce those inequalities, has the potential to impact on both academic and policy/practice audiences.

Given the project's overall objective of better understanding, and finding ways of reducing, health inequalities in remote Himalayan communities, significant emphasis has been placed on developing pathways of impact to ensure that the project's findings feed into policy and practice improvements. This will be achieved primarily through two events to be held in Kathmandu in the final month of the project, as well as through publication of the project findings and the depositing of the final dataset with the UK data service (see 'Academic beneficiaries').

A commitment to co-producing recommendations with potential users is intended to facilitate more effective uptake of the project's findings.

The events are described more fully in the Pathways to Impact statement, and comprise:

1. Training for health centre staff
The project proposed here will produce a number of new insights on practices within the health centres from which data is drawn relating to (amongst others):

The identification of particular sections of a community (e.g. by gender/caste/ethnicity) that are currently under-utilising health services in comparison to their peers;
The identification of deficiencies in the recognition of malnutrition or other health conditions
New knowledge about the extent to which antibiotic prescribing practices currently adhere to international guidelines.

At the conclusion of the project, we have budget for 50 members of front-line staff from the health centres to be brought to Kathmandu for a two-day workshop discussing the project's findings, co-developing possible responses to them (e.g. changes in current practices), and training staff in such changes

2. Stakeholder workshop and subsequent policy brief
The aim of the stakeholder workshop will be to present the project's findings and to collaboratively discuss policy and practice improvements that could help mitigate any adverse findings, utilising co-production techniques to increase the likelihood of uptake .

The workshop will be held in Kathmandu and will include approximately 30 representatives from the Government of Nepal (in particular the Ministry of Health and Population), International and National NGOs operating in the health sector in Nepal, and international donor agencies.

The key findings of the project will be presented and a range of plenary and small-group discussions utilised in order to allow participants to propose and discuss policy and practice issues that mitigate any problems found. At the conclusion of the workshop, these will (where agreement is found) be recorded and written up as part of a policy brief for wider circulation.